Multi-modal travel in shared spaces - improving cooperation, safety, and traveler confidence

The current transportation network offers multiple choices to its users. Providing them with many options will expand their set of choices. However, many studies have shown that multiplicity leads to complex issues. Having numerous modes or transport alternatives in shared space (road/ pathways) can impact users' attitudes, which may change their travel behaviour (e.g. if shared vehicle users such as e-scooter or e-bike users may feel travel with cars may not be safe, similarly car users may them these micro modes may bring some complications to their travel) and/or vice versa. Therefore, this study aims to understand the attitudinal and behavioural aspects of users on multi-model transportation in shared spaces. The research will be based on the West Midlands, UK. The county contains a complex transportation network, and multiple mode choices are given to the inhabitants. The research will follow a methodology orientated in a statistical analysis with an attention to travel attitudes and how they connect to travel behaviour and mode choices.